Finger-printing defect states in wide-bandgap semiconductors with advanced spectroscopic techniques

Wide-bandgap semiconductors are a class of materials under development for applications in ultraviolet photodetectors, high power transistors and quantum technologies. Detailed understanding of their physical and structural properties is essential for optimising their properties for certain devices. In particular, vacancies, contaminants and extended structural dislocations can play a major role in limiting their performance through introduction of energy levels within the bandgap.

Space Forge are a Cardiff-based company commercialising manufacture of new materials in low earth orbit. Their aim is to engineer the growth of wide-bandgap semiconductors to offer advantages in performance and crystal quality. This project will support that activity by using state of the art labs in Cardiff University to perform advanced spectroscopy and microscopy. The group hosting this project in Cardiff University are expert in advanced spectroscopy of wide-bandgap semiconductors defects using techniques such as confocal microscopy to map their location, time-correlated photon counting to study their temporal dynamics and optically detected magnetic resonance to determine their interaction with nearby nuclear spins and strain fields [1,2]. In using these techniques to study novel samples grown by Space Forge, which will include group III-nitrides [1,3] and diamond [2], this project will support a growing local business.